Gendering Scottish-Atlantic Slavery: property rights, kinship, and the female beneficiaries of transatlantic wealth, 1770-1838

I will research Scottish women's participation in transatlantic slavery (1770-1838), dispelling traditional narratives
surrounding Scotland's and women's lack of involvement. My research will adopt a global perspective to understand
how women operated across the British Empire. This study will explore Scottish women as enslavers in the British West
Indies and North America in plantation and domestic settings, highlighting the widespread participation in transatlantic
slavery. Within Scotland, women received slavery-derived income, relying upon their families' enslavement of African
captives abroad to maintain elite lifestyles. Furthermore, I will assess to what extent those from lower social
backgrounds accessed this wealth through philanthropy.